iWarranty

?iWarranty is developing a cloud-based solution to eliminate the existing paper-based warranties and manual claim processes and make warranty consumer-friendly, eco-friendly and sustainable. The focus of iWarranty's innovation is in the application of existing and expanding technological development in Artificial Intelligence (AI) and Machine Learning (ML) to create process efficiencies for manufacturers and seamlessly easy warranty claim process for consumers. iWarranty's mission is to reduce electronic waste by encouraging consumers to repair and reuse rather than replace items.